Data-enabled Smart Cities (DeSC)

From monitoring the types of construction activity that cause the most pollution, to automatically regulating the number of people on our busiest high streets, Smart Cities will be essential to aiding the UK's sustainable recovery from Covid-19\. Through the efficient collection of comprehensive physical data, Councils can become significantly more informed on where the most impactful environmental changes can be made. However, typically, Councils are not collecting this data because it requires the installation of numerous bespoke Internet of Things (IoT) sensors, at a significant up-front cost, making it unfeasible both in terms of time and cost. ngenius.ai have proposed to build the Data-enabled Smart Cities (DeSC) platform to address this. The DeSC platform will use state-of-the-art machine vision and deep learning techniques to convert existing CCTV feeds into meaningful, accurate, real-time data to enable Councils' environmental interventions. By utilising the comprehensive networks of CCTV cameras that are already in place in our communities, ngenius.ai have eliminated the need for additional hardware, enabling authorities to maximise their investments. The DeSC platform will enable local authorities to be "guided by data" as they decide how best to promote clean economic growth in the wake of COVID-19\. As with all data collection, privacy must be the priority. The DeSC platform will be built in complete compliance with GDPR regulations and in direct collaboration with local council authorities. It is important to state that our platform will not have access to any Personally Identifiable Information (PII), and all data gathered will be solely controlled and owned by the local authority concerned, with negnius.ai acting purely as a Data Processor. Equally, authority's data must be protected, and ngenius.ai's flexible approach will mean that only data that is deemed appropriate will be processed and/or stored in the cloud. As part of bringing the DeSC platform to market, it will under-go G-Cloud certification to ensure it is approved for Public Sector use.